University of Leicester and Cellcare Technologies Limited

To plan, develop and implement a new, advanced battery monitoring system for single or multi-cell batteries that can be used in standby or emergency power systems in a variety of environments.